Outre-mer by Louis de Maynard de Queilhe: A critical edition

The project will result in an edition of the novel Outre-mer (1835), by the nineteenth-century Martinican writer, Louis de Maynard de Queilhe, to be edited, annotated and presented by M McCusker. This 2-volume work stretches to almost 800 pages. It is one of the earliest texts to be produced in the French Caribbean, and offers fascinating insights into contemporary racial anxieties surrounding the hybrid figure of the mulatto, as well as reflecting at length on contemporary political events and historical figures. Maynard is writing at a particularly turbulent time with regard to debates around slavery and human rights, and the issues dealt with in the text are of continuing contemporary interest, given the urgent debates around the memory of slavery in both France and the UK. The edition is under contract with L'Harmattan (Paris) to appear by end-2008, in the series 'Autrement mêmes', edited by Prof. Roger Little.